Integrated photonic circuits as parametrized quantum circuits for quantum machine learning

Parametrised quantum circuits are being considered as a method for quantum machine learning. These circuits, however, can run into problems in trainability as they often exhibit barren plateaus. The barren plateau phenomenon is where gradients of the cost function used to train the circuit vanish exponentially with circuit size, resulting in a largely flat optimisation landscape which is then very difficult to train. This phenomenon of barren plateaus is linked to something known as 'expressibility' of the circuit, which encompasses how close the circuit is to sampling from a uniform distribution of all unitaries. The full linear optical model of quantum computing cannot implement the CNOT deterministically, and the Boson Sampling method of computation does not use adaptive measurements, so it is not believed to be universal. This project aims to address the challenge of barren plateaus by conducting in-depth research into the potential advantages of using Fock Boson Sampling circuits. The reduced expressibility of these circuits may inherently reduce the likelihood of encountering barren plateaus, offering a promising direction for overcoming current limitations in quantum machine learning.